University of Derby and Palamatic Limited

To develop the next generation of lifting and handling equipment which is cost effective and compliant in hazardous environments. To provide a modelling tool/process to enable optimisation of existing and new products.